Censorship in Contemporary Theatre (post-1979)

My research examines how theatre adapts and evolves when faced with restrictions, focusing on contemporary performance in parts of the Middle East and beyond. I explore how directors and performers find creative ways to tell their stories within official guidelines and how these restrictions have shaped the presence of female characters on stage.

Through case studies, workshops, and performances, I investigate how artistic expression responds to regulations and how audiences engage with these performances. I draw on global perspectives on theatre and censorship, including insights from different cultural contexts, to understand how artists navigate limitations in various settings.

As a performer and director, I have worked within these frameworks, developing techniques to convey meaning using voice, movement, and staging. My research also considers how digital platforms provide new opportunities for creative expression beyond traditional theatre spaces.

By comparing different cultural approaches to artistic expression, I aim to explore the challenges faced by women in theatre across various settings, including the experiences of migrant artists. This work highlights the resilience of performers and the power of theatre to connect with audiences, even in constrained environments.